Pre-doctoral research and early stage training in plant and microbial sciences

Technical abstract
The programme offers 492 months of multidisciplinary research training in plant science and microbiology, structured around seven research themes: biological chemistry; computational biology, crop genetics; plant cell and developmental biology; disease and stress biology; metabolic biology; and molecular microbiology. The Contract will run from April 2006 to March 2010, with recruitment of Fellows from October 2006. There will be three sub-programmes offering different formats for research training: (1) A Three-Year PhD Programme (252 months) with seven Fellows (one for each of the scientific themes) each undertaking a 3-year PhD studentship as part of an interactive training programme; (2) A Four-Year Rotation PhD Programme (144 months) with six Fellows (each sponsored for 2 years from EU and for 2 years from a second sponsor) undertaking three short research rotations in the first year, followed by a 3-year research project leading to a PhD degree; (3) A Short-term Fellowship Programme (96 months) with 8-16 Fellows each undertaking research projects of 6-12 months duration leading in some cases to a 1-year Masters (MSc) degree. The interdisciplinary research objectives are: - to discover basic biological processes in plants and microorganisms; to develop and apply the platform technologies that underpin modern molecular biology, and to create plants and bacteria of enhanced value. Each Fellow will be guided by an individual research supervisor, and advised by a supervisory committee that meets regularly to discuss research progress, plans and further training and career objectives. Fellows will benefit from an outstanding environment for early stage research training in a single large multidisciplinary host institution with an outstanding record of publication in top-rank journals. Training in research will be supplemented by training in entrepreneurship and technology transfer, and also by training in professional skills and career development.